Harper Adams University and Sandfields Farms Limited KTP 25_26 R3

To create the world's first automated spring-onion line by combining digital-twin simulation with bespoke robotics, halving labour whilst safeguarding quality for major retailers.